Development of an active wound dressing built with electrospun jellyfish collagen and capable of delivering natural antimicrobial agents

Biofilms are present in chronic wounds and are known to contribute to continued infection and inflammation

with antibiotic resistance of biofilms complicating the problem. Current wound healing treatments are

associated with antibiotic resistance and often use mammalian (bovine) collagen treatments, which risks

contamination from disease causing agents such as prions (Bovine spongiform encephalopathy) and

interspecies viruses. In the present Feasibility Study, by embedding jellyfish collagen with novel plant derived

antimicrobials, it will be possible to produce a prototype product capable of delivering antimicrobial agents

directly to the wound and reduce the need for antibiotics.

By combating biofilms in chronic wounds, the consortium will reduce the burden on the NHS and drastically

improve the quality of life of chronic wound sufferers. The wound healing product output of this project will

address the current problems with wound chronicity that contribute to this growing problem in the UK.